DUO Wave power unit for recharging autonomous underwater vehicles (AUVs)

Pure Marine has developed and patented a new design for a wave energy converter, called DUO, which produces wave power from both the up and down, and the side to side, wave motions at the same time -- and this delivers a step change improvement in the economics of wave energy production.

The company is initially targeting markets for the supply of their wave energy technology to customers requiring a low cost, low carbon alternative to off-grid energy generation. Applications include power for marine observation systems, wave powered desalination systems and recharging autonomous underwater vehicles to extend their mission range. In the longer-term the DUO technology can be scaled up for deployment in large wave farms arrays for grid connected energy generation projects.